Self-adaptive and machine learning methods for two-dimensional stochastically perturbed shallow water equations"

The project focusses on computer simulation of flood phenomena, and the influence of rain patterns, including climate change induced variability, which play a crucial role in the economy. The risk-assessment can help save lives and alleviate costs to citizens, businesses and governments. The complexity of flood phenomena requires simulations and statistical solutions for accurate estimation of flood risk.

Ambiental Technical Solutions Ltd, a business specialised to flood-risk assessment, numerical simulation to provide insight to real-life situations for customers